University of Derby and Acres Engineering Limited

To develop tracking and tracing capabilities for improved visibility using Radio Frequency Identification (RFID) to develop new products and services.